DairyPeat: Valorisation of waste milk via biorefinery into a soil-enhancing fibre for peat replacement in horticulture

The UK is the world's 13th-largest milk producer, but margins are under pressure due to cost increases. 1.95% of UK-produced milk is unusable (antibiotic residues, transfer losses, rejections by processors). This represents a huge loss of resource that could be used by other actors within agriculture.

Farmers require low-cost soil additives to replace traditional NPK fertilisers and peat. Grouse will biorefine waste milk to obtain casein and then extrude it to create a fibrous growth medium for the horticultural sector.

This 15 month Industrial Research project "DairyPeat" (Oct-2024 to Dec-2025) is a collaboration led by Grouse Fibres Ltd ("Grouse") in collaboration with academic partner, Scotland's Rural College (SRUC).

This consortium will receive subcontracted "research-as-a-service" support (i.e. commercial consultancy to Grouse) from the National Manufacturing Institute Scotland (NMIS), part of the University of Strathclyde. Pilot trials will be conducted on the sites of subcontractors Cumbria Wildflowers Limited and Cumbria Tree Growers Ltd.

By 2030, Grouse will be buying 2,5m litres/year of waste milk from mostly DDC-region farms and processing it into 750+ tonnes of casein-based fibre. This will displace 1,875 cubic-metres of peat and 13,500kg of agri-plastics, saving 0.87ktCO2eq. Grouse will have created 43x new jobs, and have annual revenues of £4.8m+.